Impact and mitigation of emergent diseases on major UK insect pollinators

Technical abstract
In the UK, honeybees and bumblebees play a major role in crop and wildflower pollination, and both have suffered serious declines. Exotic (non-native) and newly emergent (native, but with increasing virulence) diseases are considered one of the greatest challenges to bees in the UK. Nosema ceranae is an exotic infectious disease of the honey bee that attacks the gut, implicated in colony collapses in USA and Spain. Deformed Wing Virus (DWV) is the major pathogen associated with Varroa destructor mites of honeybees and is responsible for considerable colony mortality in the UK. Both pathogens have recently been detected in bumble bees. In contrast to previous studies we will consider the multi-species interactions of these diseases with their multiple hosts: examining the virulence and transmission of N. Ceranae and DWV within and between honeybee and bumblebee species.

The project is part of the Insect Pollinators Initiative. It combines expertise of four leading bee research groups.

Objectives

1. Develop insect cell lines for growth of N. Ceranae and DWV

2. Investigate how N. Ceranae and DWV infect bumble bees

3. Determine the virulence of single- and mixed-species infections on honeybees and bumblebees

4. Quantify the intra- and interspecies transmission routes of N. Ceranae and DWV, using mass-marking and harmonic radar

5. Build an epidemiological model for both parasites in the pollinator host community, allowing risk assessment of these two diseases in the UK

6. Investigate the role of Lactic acid bacteria (found naturally in healthy bee guts) and RNAi in curing bees of N. Ceranae and DWV to provide long-term sustainable solutions to these pathogens

7. Document the prevalence and distribution of emergent disease in the UK's pollinators.

Rothamsted's role in this project is to quantify transmission routes of the diseases and examine the effects of the diseases on honeybee and bumblebee orientation and foraging behaviour.